Double Stranded RNA-Induced Traits for Pest Management

Transgenic technologies are highly versatile and have been widely used to induce novel traits into crop plants or insect pests. However, opposition to the use or consumption of transgenics can represent an obstacle for wider use. Additional control methods based on endogenous mechanisms would therefore be extremely useful. This timely PhD project aims to apply non-transgenic approaches to induce new traits in pest insects using RNA interference (RNAi).

RNAi is a cellular defence mechanism that can be harnessed to provide a gene-specific, often species-specific, means of silencing genes. Double-stranded (dsRNA) sequence complementary to an endogenous (native) gene of interest introduced into cells catalyses the degradation of native mRNA from that gene resulting in a lack of gene product. The student will test dsRNA targeting methods to modify gene expression to induce traits such as male-only survival, which is often critical for mating-based pest management approaches.

This project will seek to develop and optimise this approach in at least two insects: a major agricultural pest (Mediterranean fruit fly, Ceratitis capitata); and the mosquito (Aedes aegypti) the dominant vector of dengue fever and chikungunya. The student will identify suitable target genes in these species, design dsRNAs and test dsRNA delivery methods (e.g. feeding) that provide optimal silencing. The broader aim is to establish methods with application across many taxa and investigate their effect on performance parameters, such as mating ability.